cybersecurity2

Our current information security systems are not currently robust enough to protect from cyber attacks and we acknowledge that specialist assistance would help in the challenges that cyber security can bring. In addition using this Cyber Security Innovation Voucher would help resource external assistance.